Examination of the effects of new transportation technologies and business models on urban structure

Examination of the effects of new transportation technologies and business models on urban structure